Innate immunity

Technical abstract
In vertebrates, innate immune responses have a profound effect on conditioning the type of adaptive immune response that is induced by infection. We aim to characterise the biology of the cells of the innate immune system and gain greater understanding of the mechanisms involved in specific pathogen recognition. We will also develop means to manipulate innate immune function. The Objectives of the theme are: To characterise the basic biology of cells of the innate immune systems of animals. To understand the mechanisms involved in specific pathogen recognition. To identify and test means to manipulate innate immune function.